Spectral diagnostics and None LTE modelling of the Solar Atmosphere

This project aims at better understanding the plasma themodynamical parameters and the radiative energy budget in various solar features (eg filaments, Flare chromoshere) the student will work on anaalysis and interpretation of observations using data from satellites such as SOHO STERo Hinode SDO IRUS and from available ground based observatories